Bournemouth University and Consolor Limited

To develop a product design capability to enable the effective design, manufacture and testing of an orthopaedic seating system for physically disabled children and adults.